Synthetic organometallic chemistry towards a new generation of switchable molecular devices

The work will involve a range of synthetic organometallic chemistry techniques and working with a Schlenk line, as well as spectroscopic and electrochemical characterisation. Target molecules to be synthesised will feature combinations of ferrocene derivatives, transition metals, metal-alkynes and macrocycles such as porphyrins and phthalocyanines. The resulting molecular structures will develop our fundamental understanding of quantum behaviour and molecular interactions at the atomic scale, and ultimately, provide new routes for developing nanoscale molecular electronic devices in collaboration with our partners at the Universities of Lancaster, Oxford and Liverpool.